An Investigation of the Function and Significance of Prehistoric Coarse Stone Tools: A Multimethod Approach to Analysing the Continuum of Coarse Stone

Though our understanding of prehistoric life in Scotland can be enriched through the systematic analysis of coarse stone tools, they are often overlooked. The residual wear traces and manner of deposition of these ubiquitous objects can tell us much about the lives of our ancestors. Using methods developed during the research of Neolithic Multi-hollowed Cobbles (Lloyd 2023), this project will examine coarse stone tools from Scottish sites from the time of Hunter-gatherers to the introduction of Bronze. It will deliver the first comprehensive study of coarse stone tools that focuses on their continuum of use and impact in Prehistoric Scotland.